Mobile Onsite Decontamination by Evaporation (MODE)

The goal of our project is to develop a prototype mobile non-metallic treatment plant for the decontamination of flow back water produced by the drilling of shale gas (and oil) wells. Traditional desalination methods cannot cope with the very high levels of dissolved salts and other contaminants, and operators are forced to use inefficient and problematic methods such as conventional evaporation using very specialised and expensive exotic metal components – the only other solution is to transport the waste water to a large waste water treatment site such as Avonmouth. We wish to produce a Mechanical Vapour Recompression (MVR) plant which uniquely will be manufactured from non-metallic components which are corrosion resistant, cheaper and lighter than the metal currently used in heat exchangers and connecting pipes.
MODE will enable a cost effective water treatment approach to be implemented which will have a turnkey effect in unlocking the potential of shale reserves in the UK and abroad.